The Estate Agency Business Model and the Role of PropTech

The main aim of this PhD project is to investigate the processes involved in housing transactions to
identify obstacles and how these might be overcome. The research will also examine potential Prop Tech
solutions and make recommendations to policy makers about the need for changes to legislation when
procedural or technological solutions will not suffice. Full training, including Research Design and
Management and relevant research methods, knowledge, and skills, will be provided by the Bartlett
School of Planning, while the industry partner, Propertalis, will give training in the estate agency process.